University of Exeter and Darby & Darby Solicitors

To transform the client experience of the probate process through the development and integration of an expert-Artificial Intelligence-based software platform. This will facilitate an innovative model for the delivery of probate services, enabling business expansion.